Beyond the Tags: The new global standard in retail return transparency.

Fraudulent returns are costing UK retailers billions every year. Shoppers who buy clothes to wear once before returning them, known as "wardrobing", along with tag switching and receipt fraud, now account for around 14% of all returns. This is a growing problem that's difficult to detect. Retailers are forced to introduce return fees and bans to try to stop fraud, but these blunt measures often punish honest customers instead. Environmentally, it's just as damaging: millions of returned garments are destroyed in the UK each year, creating hundreds of thousands of tonnes of unnecessary carbon emissions.

TechTags is a UK startup tackling this problem with an innovative, first-of-its-kind solution. Our smart clothing labels and easy-to-use software allow retailers to quickly check whether a returned garment has been worn, without tracking personal data or adding new hardware in stores. A simple scan detects changes in the garment, and our software flags risky returns instantly. This helps retailers make fair, accurate decisions and stops fraudsters before losses pile up.

This project will build and test the technology needed to bring TechTags to market. Over six months, we'll collect real-world data from our patented smart labels, design the software that connects them to store till systems, and run pilot tests to prove the concept works.

By Year 5, we expect TechTags to be in use across hundreds of UK stores, helping retailers save millions, make returns simpler for honest customers, and prevent thousands of tonnes of clothing from ending up in landfill or being burned. Our approach will also create new UK jobs in AI and technology, while supporting fairer, more sustainable shopping for everyone.